TechWatch

This project will provide a visualisation of open data covering the high technology innovation ecosystem. This will include patents, research papers, and start-up funding. The visualisation will highlight the interconnections between various data sources and will enable users to navigate the innovation ecosystem in a given technology area.